'Flexible Subjects: A Contemporary Critical Theory of'Flexibility'/Precarity

This study will aim to better define the forms precarious labour
takes in the contemporary UK by critically exploring existing
definitions of the term and seeking to contribute to defining
aclearer and more directly applicable definition to contemporary
UK society using specific contemporary examples.The study will
aim to contribute to debates on underemployment and its
sometime overlap with the reality of claiming benefits and
'workfare', 'self-employment' - or the further individualization and
fragmentation of an already individualized and fragmented
experience (Fleming2017, Moore 2017, Whitton 2003) - and indeed
a survey of the agency of the social subject, in examples of
contesting precarious labour: the considerable successes of base
unions being arguably, the paradigm example.